The Common Good: Ethics and Rights in Cyber Security [ERCS]

If the recent controversies of U.S governmental surveillance and implicated technology companies demonstrated anything, it is the need for proportionate, just and effective cyber security in digital governance that is committed to the common good.

'The Common Good: Ethics and Rights in Cyber Security' (ERCS) project seeks to understand where the balance lies between security and ethics in digital governance. In order to achieve this, the project utilises the concept of the common good, and assesses whether or not it will prosper under digital governance and in the face of cyber security. The conception of the common good is a challenge to the claim that all goods are private or individual goods, and that all collective goods are reducible to an aggregate of private goods. A central them of a common good approach is, therefore, that it is more than the sum of its parts and that to contribute to the common good is at the same time to develop and enhance individual capacities and goods, rather than to detract from or weaken them. With that principle in mind, commitment to developing a common good would typically requires promotion of human dignity, peace, social development, participation and solidarity.

Developments in cyber security present both opportunities and threats to the fate of the common good. On the positive side, cyberspace presents the state with non-violent forms of power through which to pursue security and maintain peace. Information attack is one such capability. Similarly, information operations and cyber surveillance enable the state to support security policy in a more efficient manner. More information can be gathered to support policy-making or used to enhance the efficiency of military operations. Drone strikes are a prominent example of the latter. However, these same capabilities raise challenging ethical questions and potentially undermine individual rights and the prospects for the common good. Information attack, for example, whilst non-violent, relies for its effectiveness on the disruption of key socio-economic infrastructure. Such disruption may negatively impact prospects for development. Cyber espionage and surveillance have the potential to undermine privacy and damage legitimacy in digital governance. In this way, solidarity within and between groups may be negatively affected. The ethical implications of the exploitation of privately held data by states and corporations have prompted new socio-political movements and non-governmental organisations to challenge these developments. The project maps this resistance to surveillance, and the ideology and values of individuals and groups demanding transparency and privacy in cyber security.

This research project takes a multidisciplinary approach, bringing together experts in the fields of social science, security studies, intelligence studies, cultural studies, political philosophy, and public policy and institutional ethics. With such a range of disciplines represented, the project is ideally placed to provide a balanced analysis of the subject, ensuring that governance, security, and rights and ethics are all taken account of. Such a wide-ranging approach, which brings together theory and practice, ensures research outputs that are well informed and valuable to the user. In turn, this ensures that the project has clear and direct impact value.The research will be conducted through the review of literature; analysis of government documents; interviews with stakeholders; and workshops and conferences. The latter will seek to bridge the gap between academics and practitioners. The academic community will be engaged through papers and conferences. Users will benefit from involvement in workshops and lectures given by the researchers at stakeholder institutions.

This project provides a necessary balanced assessment of where cyber security and rights meet for the common good of communities in an environment of global uncertainties.

Potential impact
Three major aims:

a) The first major aim will be to encourage dialogue and debate on ethics and rights in digital governance and cyber security, both locally and internationally, among scholars, policy-makers and the wider public. Through the development of public online spaces (website and social media) collaborations and links will be tailored to the specific audiences, so that the project's findings are useable by as many different parties as possible (stakeholders, policy groups, academics, the public), while encouraging interactions between these diverse groups (Production of web portal and electronic database).
b) The second aim would be to produce different means for dissemination beyond the academic community, including policy makers, governmental and non-governmental organisations engaged in ethics and rights in cyber security. For this, a variety of dissemination tools will be developed including academic papers, conferences, but also a digital platform and a database with thematic reports, final report, resources, interviews, and other multimedia material.
c) The third aim will be to create a network of researchers, policy-makers and interested practitioners and activists in the area of ethics and rights in cyber security to organise further debates and research in the area, beyond the completion of the project (i.e., Organisation of international conference, workshops, museum exhibition).

Summary of Activities

1. Two workshops at the start and middle of the project to initiate debates and discussions with specialist academics in the areas of cyber security, internet studies, new media and political communication, business ethics.
2. Literature review, research design, three thematic reports, and final report published at the project portal.
3. An international conference hosted by the University of Hull, bringing together practitioners and academics in an exchange of ideas.
4. Journal articles aimed at the most important journals in the different disciplines represented in the project: Journal of Military Ethics, Security Studies, Journal of Strategic Studies, International Journal of Communication, Millennium Journal of International Studies, Journal of Political Philosophy; European Journal of Political Theory, Philosophy and Social Criticism, Journal of European Public Policy, Oxford Journal of Legal Studies.
5. Published conference proceedings.
6. Edited volume of the main multidisciplinary findings from the project.
7. A website and associated social media sites (e.g. Facebook, Twitter, Linkedin) supported by the University of Hull. These sites will be constantly updated by a dedicated administrator, and are designed to ensure dissemination of the research finding as the project progresses. The use of social media sites enables the establishment of networks of academics and users for further research and development of ideas.
8. Electronic database sharing research data with the wider academic community both available for access at project portal and on institutional depository.
9. National Media Museum Exhibition for the wider public.

The above impact activities will be of particular interest to such organizations as the Digital Governance Initiative, the Office of Cybersecurity and Information Assurance, the Defence Academy, the Royal College of Defence Studies, as well as the international Electronic Freedom Foundation. In terms of how they will benefit, we anticipate stimulating internal and inter-institutional debate on rights and ethics. The ultimate impact goal will be to a. inform policy and develop educational activities within government and the military and security services; b. to engage groups and individuals forming new sociopolitical movements advocating for digital rights and privacy, while demanding greater government transparency; c. to engage electronic businesses which have to manage privacy and security in cyberspace.